Psoriatic Arthritis, comorbidity and treatment burden: Personalised risk stratification based on risk of adverse clinical outcomes

A large proportion of people with psoriatic arthritis experience other long-term health conditions that are likely to also have an impact on their health outcomes. The presence of two or more long-term health conditions (known as multimorbidity) among individuals with psoriatic arthritis means that they can have complicated healthcare needs which result in increased visits to the doctor and unplanned stays in hospital. Treatment burden is the workload of healthcare experienced by those with long-term conditions and the impact that this has on wellbeing. The impact of multimorbidity and treatment burden on patients with psoriatic arthritis is unstudied.

The main aim of this study is to use routinely collected data and prospective research cohorts of people with psoriatic arthritis to understand the implications of presence of other long-term conditions and measure treatment burden in psoriatic arthritis. We also want to find out how multimorbidity and treatment burden is associated with disease-specific and adverse clinical outcomes in psoriatic arthritis.

This work has the potential to identify those patients with psoriatic arthritis who are at a higher risk of poor health due to the presence of additional long-term conditions and treatment burden. It will help inform policy and treatment decisions to improve care for patients with psoriatic arthritis.